Pushing the boundaries of high-strength aluminium alloys for lightweight and cost-efficient aerospace components using additive manufacturing (PACE-AM)

Pushing the boundaries of high-strength aluminium alloys for lightweight and cost-efficient aerospace components using additive manufacturing **(PACE-AM)**

**Vision for the project**

Additive manufacturing (AM) enables innovative designs for lightweight, high-strength components by incorporating complex internal features. This has significant potential to enhance the efficiency of aircraft and support the development of new net-zero systems through its capacity for complex shapes and the integration of previously separate components and systems. Furthermore, AM has the potential to reduce material wastage through near net-shape manufacturing and to consolidate aircraft supply chains. However, AM is not currently used in the highest aluminium strength regimes with the greatest potential impact as it struggles to match the performance of conventional aluminium alloys, particularly the 7xxx series, which are crucial in aerospace. Attempts to introduce high-strength aluminium alloys for AM have faced challenges in printability and performance.

**Innovation**

Alloyed's computational, physics-based models, encapsulated in its Alloys-by-Design platform developed at the University of Oxford, have been utilised in the development of different metallic materials including high-strength aluminium alloys. Low TRL versions of our designed Al AM alloy compositions show promising properties. However, further optimisation is required to satisfy aerospace industry demands. PACE-AM aims to accelerate the development and adoption of novel aluminium alloys, providing a sustainable alternative to conventional 7xxx series in aerospace, by advancing the developed powders from TRL3 to TRL6

**Technical approach**

PACE-AM will optimise the chemical composition of ABD-aluminium alloys and identify candidates to fill printability and performance gaps in existing benchmark alloys. It will then focus on improving AM process productivity and extend to post-processing steps like heat treatment, machining, and surface finishing. The project aims to demonstrate scalability by producing an airplane cabin bracket with the new alloy, assessing material properties at the component level, achieving a modelled understanding of the economics of manufacturing for the finished parts.

**The consortium**

This project will be conducted in collaboration with BCAST at Brunel University, one of the world's leading aluminium research institutes. Brunel's expertise will support in-depth characterisation and evaluation of the developed alloys, as well as post-processing optimisation, aiming for a distortion-free component with superior mechanical properties. A successful outcome will enable Alloyed to produce aeroplane cabin brackets and other structural components for civil aerospace helping to unlock the use of AM for a wide range of high-performance, lightweight components in the defence, automotive, and electronics sectors.